Development of an Innovative Agricultural Water Management Platform (Holistic Automated Irrigation Management - HAIM)

Water is a critical input for successful food production and security in agriculture. The agriculture sector is particularly vulnerable to changing weather patterns and changes in spatial and temporal distribution of water due to climate change. In England, many areas will face water shortages by 2050 without dedicated action (EAFramework\_16Mar20).

We propose an innovative, integrated platform for holistic measurement, monitoring and control of water usage from source-to-crop, which will integrate into existing farm infrastructures. Valuable water usage data will inform future improvements in efficiencies, crop yields, reducing environmental impacts and contributing to net-zero targets.